Characterisation of an antibacterial toxin substrate of the Staphylococcus aureus type VII secretion system

The Gram-positive bacterium, Staphylococcus aureus, is a mammalian pathogen. It causes skin and soft tissue infections, and is a frequent cause of bovine mastitis, significantly reducing milk production. To cause disease S. aureus must first colonise the host by competing with the resident microbiota to establish a niche. The PI's lab has demonstrated that S. aureus uses its Type VII protein secretion system (T7SS) to secrete toxins that target other bacteria, promoting colonisation. The multidrug-resistant MRSA strain ST398 is frequently associated with livestock infections in the UK and elsewhere. a T7-secreted toxin, SAPIG0305 is found in this strain. The aim of this project is to characterise this substrate through molecular analysis and determine how it is targeted to the T7SS.